Reimagining Global Constitutionalism: Can a Transformative Constitution Better The International Legal Order

Introduction
Global Constitutionalism is a governance theory in which the international system comprises core norms including
the rule of law, separation of powers, human rights, judicial safeguards, and democratic legitimacy. It regulates
and monitors the relations, sources, and exercise of power within the global order. Increasingly scholars have
argued for global constitutionalism, claiming that constitutional principles governing relations between nations
(Peter, 2015: 1); would increase accountability and the "check on state power," (O'Donoghue, 2013:1045).
International legal developments that implement a sense of morality and order; jus cogens, human rights
conventions and judicial decisions advocating for state responsibility, have advanced the theory. Although a global
constitution now contributes to ordering international practices and behaviours (Lang and Wiener, 2017:1), the
poverty of its theory is evident. This thesis sets out the argument that these shortcomings emerge from the neo imperialist background and features of the current global order and its core constitutional norms. The liberal
constitution authorises violations of international laws and treaties, and places structural barriers to achieving
subsequent justice. Further, it is strategic and ideological in its perseveration of the hierarchy between the Global
North and the Global South (Sultany, 2017:306).